Theory and applications in Topological Data Analysis

The explosion of global data presents both opportunities and challenges in fields ranging from biology to environmental science. Traditional methods of data analysis often struggle with high-dimensional, noisy, or incomplete data. Topological Data Analysis (TDA) provides a promising approach by extracting geometric features from complex data sets, offering insights in diverse areas like biomolecular property prediction, cancer diagnosis, and material science.
Persistent homology, a core tool in TDA, captures the "shape" of data across multiple scales. By representing data as a point cloud and building simplicial complexes through proximity-based rules, persistent homology analyses how the data's topological features evolve across scales. The result is a compact, visual summary of the data's essential features known as a barcode, stable under small variations of the input data.
This research aims to develop and apply TDA techniques, particularly based on persistence homology, to biological data, where it can captures more intricate topological structures than traditional local analyses. Additionally, we plan to explore other variants, such as multiparameter persistent homology, and chromatic persistence homology, to enhance the interpretation of complex biological data.
Our approach has the potential to uncover new insights in biology, from understanding protein structure to modeling ecological networks. This project falls within the EPSRC Mathematical Biology, Biological Informatics, and Geometry and Topology research areas.